Harnessing the power of diverse populations to empower clinical translation of genome-wide association studies of common human disease

Genome-wide association studies (GWAS) have been successful in identifying changes in our DNA, referred to as genetic variants, that contribute to our risk of developing many common human diseases, including those that have major public health burden, such as cancers, cardiovascular disease, and diabetes. This success offers exciting opportunities to use genetics for a significant positive impact on human health by: (i) improving our understanding of the biology of disease, thereby informing potential novel treatments; and (ii) predicting the future occurrence of disease in an individual, referred to as polygenic risk scores (PRS). However, despite this success, most GWAS have been performed in white populations of European ancestry, in Europe and North America. This bias in GWAS is in stark contrast to the global and racial/ethnic distribution of many diseases and may therefore exacerbate healthcare disparities because genetic findings from white European ancestry individuals are unlikely to be as impactful in other population groups. For example, the genetic variants that cause disease in white European ancestry individuals might not be observed in other population groups. Consequently, PRS derived from white European ancestry GWAS provide less reliable prediction of disease risk into individuals of African, Asian, or mixed ancestry.

The concerns over population bias in genetic studies have prompted a recent expansion of GWAS into individuals from more diverse ancestry groups. The overall vision of this proposal is to develop novel statistical methods for the analysis of multi-ancestry GWAS that allow for the genetic differences observed across diverse population groups. These methods will be implemented into user-friendly software tools that will be shared with the wider research community to provide a better understanding of the impact on disease of genetic differences between population groups to reduce healthcare disparities. Improved knowledge of disease biology that is shared across diverse populations will inform treatment development opportunities that will be relevant to everyone. Furthermore, PRS that take account of the ancestry of an individual will provide more accurate prediction of disease risk, irrespective of their genetic background.

Technical abstract
Genome-wide association studies (GWAS) have been extremely successful in identifying loci contributing effects to common diseases. However, most GWAS have been performed in genetically homogenous populations, mostly of European ancestry, which is in stark contrast to the global and racial/ethnic distribution of many diseases. This population bias creates an unequitable distribution of opportunities for clinical translation and personalised medicine, and has prompted a recent expansion of GWAS across more diverse population groups. Trans-ancestry GWAS meta-analysis increases power to detect novel loci, improves predictive power and transferability of polygenic risk scores (PRS) across population groups, and empowers high-resolution fine-mapping of causal variants. However, ancestry-correlated heterogeneity in allelic effects underlying association signals can occur because of variability in patterns of linkage disequilibrium or interactions with environmental risk factors that differ in exposure across populations. The overall vision of this proposal is to develop novel statistical methods for trans-ancestry GWAS meta-analysis that account for (and leverage) this heterogeneity in allelic effects between population groups, thereby providing a more comprehensive understanding of how genetic variation impacts on disease in individuals of diverse ancestry. The proposal will establish a framework for trans-ancestry GWAS meta-analysis, develop efficient approaches for trans-ancestry fine-mapping, derive ancestry-adjusted PRS that improve transferability across population groups, and implement user-friendly software to reduce computational burden. These methods will offer exciting future opportunities for clinical translation for all, irrespective of their genetic background, by identifying causal genes that are shared across populations that could be targeted by novel therapeutics and enabling PRS that account for ancestry to empower personalised disease risk prediction.